Butlr Ordering Platform

Butlr uses a flexible app ecosystem, together with the incredible local cuisine available near users, to provide an enhanced dining experience. It allows users to order food and drinks in every restaurant, bar and pub on their phone without having to flag down a waiter or stand in a queue.

The hospitality industry is using Butlr to adhere to social distancing rules, giving customers confidence to visit again without running the risk of infection. The app allows:

* Waiter free service
* Removal of queues at bars and pubs
* Ordering without cash, card and physical menus to limit infection
* Contact tracing to quickly find outbreaks in venues and alert others who have come into contact.

With the extension for impact, we are able to reach many more venues helping the additional locations to stay viable during the covid crisis. We aim to help the hospitality sector to survive and thrive during this crisis by offering an exceptional platform at an economical price.